Innovating for a Greener Future: A Proposal for the Development of Sustainable Fitness Accessories

At Athletic Edge Creative, we are passionate about revolutionizing the way you workout. Our commitment to sustainability is at the heart of everything we do, from designing fitness accessories that boost your performance, to minimizing our impact on the environment. We believe in the power of the circular economy to eliminate waste, extend the life of our products, and nurture our environment.

To bring our vision to life, we are initially developing our innovative flagship product that will transform your fitness experience. We have carefully considered this product to help you perform at your best and help the environment in the process.

Get ready to up your grip game with the magical powdery substance that helps you hold on tight and swing around like a pro...It's all about Chalk!

With Athletic Edge Creative, style and sustainability are intertwined, and we are determined to challenge the status quo of the fitness industry. We are reclaiming design and manufacture in the UK, and infusing our products with creativity and purpose. We're taking on the big players and showing them that accessories are just as important as the main course. Join us on our journey to a more sustainable future in fitness.